Reducing Vehicle Carbon Emissions through Development of a Compact, Efficient, and Intelligent Powertrain

Supported by the Advanced Propulsion Centre and Innovate UK, this project will develop the ‘Intelligent Powertrain’, a novel and compact solution providing motive power for the next generation low carbon
emission vehicles. With excellent flexibility, low mass and small form factor, the powertrain will deliver low levels of noise and vibration. It will extend electric vehicle (EV) range, providing flexible operation over
greater distances, encouraging EV uptake and addressing the issues associated with range anxiety. This
project builds upon the UK’s leading position in automotive technologies, delivering broad benefits to industry stakeholders. The project Consortium is made up of 4 UK SMEs: Westfield Sportscars (lead); Advanced Innovative Engineering; SAIETTA and General Engine Management Services Ltd. The Consortium provides cutting edge technology and expertise in rotary engine, traction motor, generator and engine management systems. The Consortium is supported by the The University of Bath’s Powertrain and Vehicle Research Centre (PVRC), a leading UK centre of excellence for powertrain and engine research.